Highly Efficient Retrofitted Zero Emissions Coaster

**H**ighly **E**fficient **R**etr**O**fitted **Z**er**o E**missions **C**oaster (HEROZEC)

There is currently a barrier to shipowners in the North European short sea being able to install or retrofit new technology because of the capital costs, technical challenges and high risk of technological redundancy from being an early adopter. HEROZEC is aiming to overcome this barrier by demonstrating that a solution is possible, with a reduced risk of adoption and known operating conditions.

HEROZEC aims to offer a modular, innovative, zero-emission solution for existing short sea shipping coasters to provide disruptive technologies for the UK and European existing short sea fleets to achieve 2030 emissions targets and beyond.

HEROZEC considers the following innovative technologies:

-The novel GATE Rudder concept for a typical short sea cargo vessel with an aim of reducing the power requirements as well as associated fuel consumption and carbon dioxide emissions by 30-35%.

-The fuel-agnostic engine room design considering modularity and flexibility; green methanol will be considered as primary full, whilst other green biofuels and zero-carbon fuels will be accommodated to provide hydrogen ready design.

-Use green methanol and hybrid electric propulsion concepts; modules of exchangeable methanol-fuelled generators of several configurations (methanol reformer and fuel cells, reciprocating engines, or other innovative concepts), combined with batteries packs, electric or hybrid propulsion units.

- Modular containerised methanol storage tanks to facilitate a safe and seamless bunkering process.

-Optimal green methanol production and supply chain

Reduction in power requirement and fuel consumption will reduce the number of exchangeable generators by 35% (i.e. from 6 generators to 4 generators) and space required for the methanol storage will also be reduced. The proposed solution will be made viable through a techno-feasibility study for the existing coaster ships with a target ship in the frame.

The combined effect will provide zero-emission existing ships with limited cargo capacity loss.